Modular system for production of heating, cooling and electricity using ejector-boosted absorption (TRIGEN)

The TRIGEN project (Modular system for production of heating, cooling and electricity using ejector-boosted

absorption) project will confirm the technical feasibility of a tri-generation system, based on an integrated

system of solar linear collector and a hybrid absorption heat pump, in the range of 50-100 kW for decentralized

applications of energy production. The system is targeted at residential and service sectors although it can be

applied across all scales including industrial premises. The advantage of TRIGEN is its low capital cost, it can be

mass produced and there is no cost and emissions associated with its energy input (i.e. solar - free and clean

source of energy). All of these benefits contribute to the energy “trilemma” by reducing emissions, reducing

cost of generation and by increasing security of supply through the increased uptake of decentralised

generation systems. If successful, TRIGEN will bring solar energy closer to the user by developing a solution that

makes it attractive and competitive for industries & households.